West of England Industrial Cluster Local Industrial Decarbonisation Plan

The West of England Industrial Cluster (WC) Industrial Decarbonisation Plan (WCIDP) will create a comprehensive strategy to decarbonise industry in the West of England.

The cluster centres on a hub of major industrial activity around Portbury, Avonmouth, Severnside, and the Port of Bristol. The 'spokes' of the hub span dispersed industrial emitters across neighbouring areas including Swindon, Wiltshire, Gloucestershire and Somerset and together represent diverse industries including cement, chemicals, manufacturing, food production, waste, recycling and power.

The project encompasses 7CO2's carbon capture and shipping hub which will be the first dispersed CCS hub in the UK, and Bristol City Leap which supports Bristol's decarbonisation through a 20 year concession by Ameresco and heat network partner Vattenfall. This is a world-first project with over £400 million committed in the first five years and stimulating over £1billion inward investment over the concession demonstrating the area's ambition to address climate change and decarbonise at scale.

Major projects are being developed by groups across the region, including renewables, energy storage, hydrogen, biofuels and CCUS, with the potential to spearhead emerging national industries in the field of decarbonisation. The region's exceptional access to biogenic emissions at scale from several energy from waste plants will be harnessed by the carbon-neutral production of sustainable aviation fuel and e-methanol.

Critically, LIDP funding will allow WCIDP to:

\*Create a coherent, overarching decarbonisation strategy with a clear baseline and targets

\*Identify and connect existing projects and initiatives, sharing decarbonisation infrastructure and accelerating opportunities for new developments

\*Unite public and private sector stakeholders ensuring the social, economic and environmental benefits of decarbonisation are fully realised

Established industry/stakeholder groups including SevernNet, Hydrogen South West and the Western Gateway are already engaged with Local Authorities, emitters, technology providers, network operators and Government on potential industrial decarbonisation projects. Strong existing public-private collaboration, enhanced through LIDP funding will enable the region to identify solutions, establish business models, source funding and achieve decarbonisation disproportionately quickly.

With leading local universities and a vibrant workforce, our cluster has the potential to be a national centre of skills and excellence for new technologies; a concentration of knowledge and expertise to support development of scalable cutting-edge industries.

As a new team working across a large dispersed area, the cluster will embed diversity, climate resilience, circularity and nature positive considerations from day one, becoming a beacon of learning across the country.